Virtual Frontline Program - Virtually Simulated Learning Environment for Covid-19 and Epidemic Healthcare

Covid-19 urgently requires us to find a solution to delivering and assessing learners online who require a vocational approach to nursing. Learners could range from student nurses to medical staff from other medical disciplines. Currently there is no online vocational delivery at a key time when they are needed to qualify and work on the frontline.

Our innovative approach is the collaboration of our experienced tutors and the expertise of our technology partner -- mXreality Ltd (mXr) to develop a Virtual Frontline Program. The program uses a Virtual Environment (VE) and Augmented Reality (AR) to cover multiple areas of nursing (including respiratory and Covid-19 infection). This will be a game-change for the educational and healthcare sectors.

The program will allow learners to gain the knowledge and confidence safely and correctly using a range of learning methods including online interactive learning modules combined with an Augmented Reality app, as well as interactive scenario-based assessments. All of which will be easily accessible using the learner's own digital devices at home.

Having swift access to our Virtual Frontline Program will be a great benefit to the healthcare services as staff will be adequately trained. This in turn will further reduce the risk of overwhelming the capacity of services and ultimately saving lives, and reducing the negative impacts on societies and the economy.